London South Bank University And Construction Industry Trust for Youth

To expand activities regionally and nationally by developing SROI/ROI impact measurements and implementing successful activities to increase funding and numbers of young participants.